High energy density TMO/Si-alloy battery for PHEVs.

“A significant reduction in the UK's carbon dioxide emissions could be achieved by increased consumer uptake of plug-in hybrid electric vehicles (PHEVs). Such vehicles would emit no CO2 in urban driving cycles (probably the majority of their use) but would have the ability to switch to ICE use for extended range journey and are thus likely to be attractive to mainstream consumers. High energy density batteries, produced and sold at low cost, are a key enabler for mass market acceptance of electric vehicle technology. However, current battery technologies are not optimal for the energy density required and the price is also a major deterrent.
This project seeks to bring together enhanced battery materials - advanced Transition Metal Oxide cathodes with Silicon anodes - that combined have the potential to provide a significant increase in energy storage over current technologies. The project will accelerate the knowledge transfer and pull through of technology from university-based fundamental research to optimized synthesis and scale up for cell production for use in a demonstrator PHEV battery pack.”